Healix

It is estimated 1.8 million (3%) of the UK population is affected by diabetes: this number
doubling every generation. In world terms this increases to 5% of the total population.
As many as 1 in 4 diabetics will develop a foot problem at some point during their lives. In
15% of the adult population this will lead to foot ulceration and possibly to lower leg
amputation. Diabetic foot problems account for around 9.1% of NHS resources and are
responsible for 47% of all diabetes related hospital admissions. Patients undergoing
amputation exhibit a mortality rate of 50 – 75% within 5 years
We’ve been exploring a new concept in diabetic footwear which we believe will reduce the
mechanical stresses and strain found under the foot in diabetic patients particularly under the
heel, metatarsal heads and tips of the toes and will reduce the time body weight passes
through these high risk areas. This we believe will reduce the risk of foot ulceration and
amputation and ultimately save lives.
We are confident this concept is unique as it will build new thinking into the heel, toe spring
and medial arch features of the last design and will use a new rigid rocker idea for the design
of the sole. We have taken professional advice and will be making a patent application for
these new ideas.
Treating Diabetes is one of the major cost drivers in the NHS. A foot ulcer can cost up to
£8000 to heal. Amputation of the lower leg with rehabilitation and prosthesis can cost around
£150000. We are sure this new idea in diabetic footwear will have a real impact on reducing
treatment costs in the NHS and are also confident that the quality of life for a significant
number of diabetics will be much improved.
Our success in developing a new range of Diabetic footwear should lead to more commercial
opportunities for the company both in the UK and in international markets. This growth will
strengthen the company’s profitability and lead to employment opportunities in area of high
unemployment.